Enivronmentally Friendly Packaging

This feasibility study is to investigate the possibility of the creation of a single ply, eco friendly, 100% recyclable shock proof protective envelope. The current market leader uses a mixture of plastic bubble and paper materials and of which over 90% end up in landfill sites.
The single ply will consist of an advanced material recently introduced into a completely separate market and industry. We see this material as a perfect fit for our second phase in the introduction of environmentally friendly packaging products.
This study will help to provide proof and credibility to the idea. New technological advances in paper may be able to provide an environmentally friendly, lightweight, cost effective version to seriously challenge the plastic/paper envelope. Ultimately we want to develop a product that is 100% recyclable. This will create a conversation about environmental issues regarding protective envelopes and the consequences of them on landfill.